Defining and exploiting a new business model

Topolytics is a waste analytics company. It makes data on commercial and industrial waste visible, verifiable

and valuable through state of the art mapping and analytics.

Building on the Clean & Cool Mission, this project aims to assess the feasibility of and codify a new business

model that supports the aim of exposing high quality granular data on industrial and commercial waste. It also enables the company to exploit the model and build its market presence in the smart waste sector.